Seeking permission to trespass:

writing 'new naturalistic' plays set in the North East and using observational research methods to write outside of my own life experience:
I want to explore how I can write truthful, creative work about something I have not experienced myself. I
will write two naturalistic plays, informed by my observational research with an older people's dance
group: 'Falling on your Feet' and with Barnardo's charity shop volunteers. I aim to improve in 'The Art of
Trespassing'- writing outside of my own life experience. I will conduct my research in year one, and will
write the plays in years two and three, so that I can reflect on my research when writing. My research will
inform my work but will not dictate it.